Integrating a dynamic supply chain into MassBespoke - a parametric digitally fabricated construction system

Home building in the UK is unable to achieve the 250,000+/ year required and BLA target the requirement for a

fast, high-performance and commercially competitive build process with MassBespoke (MB), a novel

construction system based on a composite panelised superstructure (CPS), driven by Parametric Digital

Framework Modelling (PDFM). However, there is no existing framework supporting the proposed model of

construction delivery and scope exists for the PDFM to become an integrated open digital platform (ODP). This

collaborative project between Bauman Lyons Architects and Citu Developments LLP therefore aims to establish

the feasibility of integrating further user requirements and suppliers into the PDFMs to realise a fully integrated

construction system, as well as investigating the feasibility and technical/commercial requirements of

developing MB into a digital platform.